HT3 Phase 3

In order to demonstrate novel hot end technologies that deliver a step change in cooling effectiveness to enable reduced fuel burn, demonstration of the technology in an environment representative of in-service is required. HT3 Phase 3 will subject these technologies to high cyclic engine testing in a non-benign environment to support their introduction to service.